The University of Liverpool and PragmatIC Semiconductor Limited KTP 21_22 R2

To create a capability to produce next generation Integrated Circuit technology and democratise disposable and wearable devices for healthcare, help address chronic problems of food wastage and support wide adoption of Internet of Things solutions.